Wireless sensing for rolling stock condition monitoring

Instrumentel Ltd. (a Unipart Technologies Group company) is leading a project to help the rail industry reduce asset maintenance costs and extend asset service life. Instrumentel has a proven track-record of building trusted partnerships by delivering solutions that enable the rail industry to save time, money and carbon through transforming data into usable, actionable insights. Instrumentel provides solutions and services to over 600 vehicles in the UK that collectively generate almost 4,000,000 data points every single day.

The project's innovation will focus on solutions to overcome the time and cost barriers associated with the installation of complex condition based maintenance (CBM) technologies. The project will demonstrate this solution in a live rail environment by working closely with an existing partner and train operating company.

Once the project has been successfully completed, Instrumentel plans to disseminate the innovative technology solution across the UK rail industry, to help reduce maintenance costs and extend asset service life.